Evaluating the use of sentence repetition as a method of assessing children's language

Sentence repetition (SR) tasks have become popular for use in language assessment and research and are viewed as a promising clinical marker of Developmental Language Disorder (DLD). However, research in the area is characterized by the use of relatively small samples, and great diversity in task, in terms of the items used, the method of delivery and the method of coding. There is therefore no consensus on best practice. The aim of this thesis is to provide a clear picture of whether, and if so, when sentence repetition is effective as a diagnostic tool.

The first part of the thesis is a systematic review and multilevel meta-analysis that examines the accuracy of sentence repetition (SR) tasks in distinguishing between typically developing (TD) children and children with developmental language disorder (DLD). It explores variation in the way that SR tasks are administered and/or evaluated and examines whether variability in the reported ability of SR to detect DLD is related to these differences.

The second part of the thesis investigates the diagnostic power and robustness of SR tasks in a large-scale, secondary data analysis of the Surrey Communication and Language in Education Study (SCALES; Norbury, 2022). Through this, it aims to assess the effectiveness of SR tasks in detecting DLD across different scoring methods and matching designs.

Finally the thesis seeks to overcome a substantial obstacle to wider user of the method - the time and expertise required to analyse the data - by exploring whether, given the guidelines for best use learned from the first two parts of the thesis, computer speech recognition might be used to speed up and standardize data coding.